Enterprise charging 2.0: Accelerating corporate and facilities management fleet electrification with smarter charging technology, frictionless software adoption and flexible charging models

With the Paris Agreement and Net Zero 2050, the UK aims for 100% ZEVs by 2030\. From 2020/21, with new 130% capital allowances for EV charging and 100% benefits-in-kind tax relief, electric fleets are now cheaper for corporates, and 70% of commercial vehicles drive less than 300km per day and could viably be electric. This presents a huge opportunity to decarbonise the UK's 2.8m cars 1.9m vans registered as commercial, of which ~50%(2.4m) are in fleets \>25 vehicles. However, progress remains slow; only 8.7% of commercial vehicles sold last year were electric.

Hypervolt is the UK's leading on-site charging innovator. Vertically integrated across software and hardware. We build on multiple previous projects which advanced our fleet charging capabilities. We surveyed our existing commercial clients to understand the remaining technical barriers to adoption. We now propose 5 unique innovations to develop our existing technology into the first comprehensive/end-to-end, viable enterprise charging solution with product-market fit and leading UX. Together, these innovations will give our product leading product-market fit, accelerating adoption to power the private electric forecourts and flexible (home-workplace/shared-access) fleet charging models for 4.8m UK commercial EVs by 2030\.

Partnered in the project is Liberty Group, a major UK social housing facilities management company and sector leaders in decarbonisation, committed to Net Zero by 2030 and seeking to electrify their 700 vans by 2023\. The project constitutes user-led design from Liberty Group and experienced UX and UI experts, high-skilled R&D in new-to-sector hardware and software development, and a pilot trial of prototype technologies at Liberty Group's corporate and tenant sites.